Aston University and CNC Group Holdings Limited KTP 24_25 R1

To revolutionise the demolition and de-construction sector by harnessing technology to advance efficiencies, safety and environmental performance through a Digital Demolition platform which also limits the impact of the skills shortage crisis.